Innovation Voucher 11

We designed an innovative open data platform that assists small businesses in enhancing their web presence dramatically using our simple, democratic and very effective set of analytical tools. Our intelligent algorithms are aimed at strategically affecting websites’ visibility and interactively accessing large amounts of open data within them.Our aim is to facilitate open data flow and empower content generators to mine and share their information seamlessly and safely.